The University of Nottingham and Browne Jacobson LLP KTP 22_23 R2

To expand and develop the ability to communicate, act and deliver inclusivity and embed long-lasting equality, diversity and inclusion principles into business practices and people processes across key client-bases and the national legal sector.